Heriot-Watt University and The Glass Scribe International Limited

To develop and commercialise two novel micro_fabrication technologies for manufacturing artivles which aid in the decoration of porous and non-porous materials